CAKEFUEL - Production of clean sustainable fuel from sewage

CAKEFUEL is an innovative approach to produce a carbon neutral sustainable clean fuel derived from sewage

sludge and cake. The critical aspects of the project involve the removal of toxic heavy metals, recovery of useful

elements, treatment of biological hazards and the creation of stable emulsion fuels for use in power

generation. Sewage fractionation enables a lower energy solution to address the needs of production of

sustainable fuels, reduction of environmental hazards, and a global application. The CAKEFUEL solution will be

capable of being integrated in a 2MW CHP off grid solution to enable application both within the UK and in the

developing world.